Cosmological Observatories

In the theory of classical gravity, the use of naive boundary conditions, such as the Dirichlet boundary condition, on the timelike boundary has been found to not lead to a unique solution, i.e. fixing the induced metric on the timelike surface and specifying the initial data of the Cauchy slice does not lead to a unique spacetime solution modulo appropriate diffeomorphism. This raises questions about the well-posedness of Einstein's theory of gravity, specifically the issue of geometric existence and uniqueness of solutions. However, recent progress in the field of mathematical general relativity has proposed a new approach to solving Einstein's equation in the presence of the timelike boundary. This approach consists of specifying a conformal structure of the induced metric and the trace of the extrinsic curvature as a boundary data. By using this boundary data, a unique solution can be obtained. In this research, we aim to further understand the implications of this new approach, specifically its physical consequences, and ultimately apply this knowledge to shed light on the quantum features of the expanding universe type of spacetime.